Omni Impact Investments

The financing gap for off-grid solar projects in Sub-Saharan Africa and South Asia is estimated at over $2bn over the next 5 years. Without additional sources of funding energy start-ups and companies working in emerging economies will not have the capital to scale their businesses, which would improve energy access, reduce carbon emissions and improve gender equality and social inclusion. Omni Impact Investments is executing a feasibility study to trial novel methods of matching investors with energy startups in emerging economies, to attract greater investment into energy access projects in emerging economies. The project will look to test out a number of underlying technical methodologies, develop an exceptional user experience and continue the development of the Omni network.